AWS Innovation

Bringing water to life - an innovative idea with the aim of overcoming the challenges of the effects of climate change and global warming on the supply of useable water. We aim to develop and harness existing technology to artificially release or 'tap' into the massive reserve of the earth's available water resource held in the atmosphere and direct this into environments where it is most needed. Our idea will revolutionise the availability of future water supplies; moving away from the politicised, commercialmanagement of water consumption to creating new and unrestricted sustainable reserves.